Understanding the consequences of population bottlenecks and long-term captivity on the phenotype and recovery potential of extinct-in-the-wild bird

Population bottlenecks occur when a small number of individuals split off to form a 'founder population'. They can happen due to natural events such as island colonisation, or after severe population declines that require conservation action such as translocations into captivity, population reintroductions or assisted colonisations. Due to their small size, founder populations are susceptible to losses in variation and genetic effects such as strong genetic drift and inbreeding. My project investigates the consequences of bottlenecks and long-term captivity on three extinct-in-the-wild species of high conservation concern, the sihek (Guam kingfisher), Socorro dove and Vietnam pheasant, all of which had small founding populations. I use morphometric measurements and reproductive success data to determine phenotypic change in these species during initial bottleneck events and over subsequent time spent in captivity. I also use the AVONET database, combined with the IUCN Red List to assess whether specific ecological traits or morphological phenotypes are associated with population decline or recovery. My project will benefit understanding of the phenotypic consequences of population bottlenecks and long-term captivity on extinct-in-the-wild species and aims to determine how these consequences might translate into impacts on species recovery potential. Results will inform future conservation strategies when rescuing species into captivity and planning conservation translocations.